The Economics of School Choice

This research would use newly available data to contribute methodological and substantive findings to the existing literature.

The three central research questions are described in detail in my research statement, but in brief are:
(1) The causal impact of schools on pupil attainment
(2) Parents' preferences for schools and therefore whether school choice has the potential to increase school effectiveness
(3) A structural model of joint residential and school choices, which would allow simulation of the allocation of pupils to schools under
alternative admissions arrangements.

Each question uses newly available administrative data on parents' preferences for state schools in England, combined with data on pupil and
school attainment and geographical data.
The resulting articles from my research questions would aim for publication in a top-ranking journal, and would also have relevance for public
policy.